"With a Song We Have Filled the House of Our Father": Translation, Colonialism and Identity in the Minority Literary Cultures of Soviet and Post-sovie

"With a Song We Have Filled the House of Our Father": Translation, Colonialism and Identity in the Minority Literary Cultures of Soviet and Post-soviet Russia Through the Life and Work of Gennady Aygi